On the variability of phoneme encoding in self-supervised learning representations

Phonemes play a central role in the study of human speech, underpinning both theoretical frameworks in speech science and applied models in automatic speech processing. Yet, their status as perceptual units remains contested, due in large part to the lack-of-invariance problem: the acoustic realization of a phoneme can vary considerably depending on speaker characteristics, coarticulatory context, and other factors. While how humans cope with variabilities in speech has long been explored in psycholinguistics, recent advances in self-supervised learning (SSL) models provide new computational tools for studying this problem. These models have been shown to encode rich linguistic information, where phoneme categories are mostly linearly separable, while also encoding other attributes including speaker, gender, and emotion.In this talk, I examine how phoneme identity of a phone is encoded relative to speaker identity, phonetic context, and latency from phone onset in self-supervised learning models. In the first project, I used subspace analyses to probe the structure of phonetic and speaker encoding in the representation space. In the second project, I simulated decoding analyses used in a cognitive neuroscience study to investigate the temporal dynamics and context effects in the neural encoding of continuous speech. For each neural phenomenon observed in human listeners, I try to shed light on the underlying learning mechanisms and domain specificity by comparing the behavior of a few SSL models trained with different learning mechanisms and learning material.